Radar Sensor for Airport applications

Navtech Radar is a world-leading innovator and multi-award winning designer and manufacturer of commercially deployed radar detection solutions. Our ground-breaking technology is utilised by clients across many industry sectors, from Security Surveillance and Industrial Automation to Traffic Incident Detection. Navtech has harnessed the power of the
latest technology for commercial applications at a fraction of the cost, and to the most exacting quality and standards.
Renowned for investing heavily in innovation and R&D, Navtech Radar has earned an unrivalled reputation for products that are high performance, robust and extremely reliable.
Our systems are often used in mission-critical applications where safety and security are vital.
This project aims to develop yet an another innovative solution to increase safety in airports worldwide.